'In the tryst o oor hames': The Impact of Translingual Poetry in Post-Devolutionary Scotland Research

Translingual poetry has a long pedigree in Scotland due to the nation's multilingualism rooted in
its inception as a tenth-century kingdom combining speakers of Scots, Gaelic, and Pictish.
However, multilingualism has also been influenced by centuries of exchange as Scots interacted
with others abroad and speakers of foreign languages chose to make Scotland their home. The
centuries of multilingual writing this has produced have rarely been studied through the lens of
translingualism even with 'the explosion of interest in translingual literature during the past two
decades' (Kellman, 2020). The lack of engagement between Scottish Literature and disciplines
such as Translation Studies which engage with translingualism has contributed to this scholastic
siloing of Scottish writing despite the fertile ground for interdisciplinary study.
Now is the perfect time to bridge the gap between Scottish literary studies and research
into literary translingualism. Following devolution and the two referendums of the 2010s, the
position of Scottish identity in the 21st century is particularly precarious. Foregrounding
Scotland's multilingual context through the study of a form of literature which complicates and
transgresses established definitions of identity will contribute to polysemic understandings of the
nation's past and present which can influence how its future is imagined. Additionally, the
continuing consequences of climate change will likely see an increase in global migration and so
it is likely that the makeup of Scotland will continue to diversify. Literary translingualism is an
ideal form for expressing and exploring a multiplicity that will only increase in Scotland
throughout the 21st century and beyond. This is therefore the perfect time to analyse the place of
translingualism in Scottish literature.